High Entropy Alloys for Targeted Additive Manufacturing Aerospace applications (HEAT-AM)

HEAT-AM aims to develop novel computer-assisted (CALPHAD-based) alloy design approaches for Additive Manufacturing (AM) for aerospace applications. This approach will significantly reduce costs and lead-times for new alloy development compared to conventional trial and error methods.

Novel targeted high entropy alloys (HEA) will be designed and spherical powders produced for AM. These materials characterise the cutting edge of high-performance materials. Their high configuration entropy mixing is more stable at elevated temperatures. This attribute allows suitable alloying elements to increase the properties of the materials, which gives tremendous possibilities, such as potential structural materials in jet engine applications.

Novel materials will be evaluated against established alloys and a roadmap developed for their industrial scale up. The success of HEAT-AM will initiate technological advancement of new materials for AM aerospace applications.